Feasibility of applying an innovative bioprocessing methodology in a novel vaccine approach

The study will investigate the feasibility of applying novel methodologies in bioprocessing in order to generate a vaccine technology platform that can be deployed across a range of highly immunogenic, effective and relatively cheap to produce vaccines.